IP Protection

"THE PROBLEM: The reported lack of financial literacy and capability in the UK, at all levels, is a cause of great concern for the financial regulators, the FCA in particular. Research shows that inadequate and traditional learning methods are two of the main causes.

OUR SOLUTION: We have developed a new toolset to deliver financial literacy learning more quickly and effectively; using animation, data visualisation and gamification. We also include behavioural finance and personalisation of learning as critical to risk reduction and financial wellbeing. We will offer some of these services for free to educational charities and some schools.

OUR RISKS: There are risks that our IP can be copied, stolen or modified and used by pirates to sell specific financial products without responsible consideration of the consumer's related needs and overall risks. Also, encouraging consumers to give up too much personal information which can be abused.

OUR REQUEST: We must get the best IP protection and mentoring on an ongoing basis. We are educators not financial advisors so we need sound, impartial guidance as we develop our models and business for the public good."